Machine learning and radio source multiplicity

This project aims to study the long-standing problem of how to associate distinct source components in radio sources with one another in the presence of a wider population of radio sources.

Many radio sources found in interferometric surveys are composed of several distinct bright components
(the "hot spots" and "central component" among others) within a low surface brightness envelope. Towards the flux density limit of a survey these bright components can appear without the envelope and can be hard to associate as parts of a single source. Eye-based techniques have been used to make this association since the very early days of radio surveys, basing the association on such things as component linearity, or brightness similarity, or symmetry, or asymmetric component structures pointing towards a common centre.

But these techniques are hopelessly inadequate in the era of large-scale surveys and will become completely untenable once the SKA comes into operation. Further difficulty arises at high redshift where many of the distinguishing features of multi-component sources cease to be valid - because of strong Compton losses, interactions with a clumpy intergalactic medium, and source youth. Progress should be possible through using a well-studied survey field as a training set to develop a machine learning algorithm that combines radio morphological and spectral information to develop a high-speed source-finder. Work would start using one of the deep VLA fields at L and S band, and, if successful, would attempt to extend to surveys at other frequencies. Similar techniques might be applicable at other wavebands, for example in identifying clumpy galaxies in the optical or protoclusters in the X-ray.